Integrating carbon systems

Technical abstract
This project is part of the Cropping Carbon Institute Strategic Programme that aims to build a whole systems understanding of carbon allocation both above- and below-ground to provide the knowledge for achieving an optimal balance between harvestable and sequestered carbon in perennial cropping systems. This project provides underpinning through pursuit of a gene-led approach to identify key QTL for variety improvement and through use of statistics, bioinformatics and process-based modelling to integrate, interpret and instruct the experimental programme. There are 6 Work Packages (WP).

We will integrate ‘omics and primary trait data into a discovery pipeline to deliver new functional candidate genes, gene interaction networks and pathways based on methods developed within Ondex (WP3.1). We will incorporate analysis of the metabolome, transcriptome and genetic data in willow using our emerging technologies for systems-based analysis of QTL intervals and by comparing mQTL positions with QTL positions currently available or newly mapped (WP3.2). Both transgenic and genetic approaches will be used to validate candidate genes (WP3.3).

We aim to tackle challenges of integrating process-based and statistical models to capture the interaction of plant and environmental processes and to incorporate new system components and advanced statistics. Using willow we will:

-Synthesise the data of primary and secondary metabolites in different compartments of woody plants and develop new conceptual models (WP 3.4).

- Dissect the carbon allocation process by including physiological control mechanisms in the dynamics of morphological development (primary traits) and quantitatively model the environmental control mechanisms for shifts in carbon forms and allocation between plant organs (sink-source) and the soil (WP3.5).

-Use a Bayesian approach to calibrate model components, using “omics” and plant and soil data from a wide variety of sources (WP3.6).